Targeting Depression and Excessive Daytime Sleepiness in Autoimmune Hashimoto's Thyroiditis Using Novel Cognitive Behavioural Therapy to Improve Patie

Targeting Depression and Excessive Daytime Sleepiness in Autoimmune Hashimoto's Thyroiditis Using Novel Cognitive Behavioural Therapy to Improve Patient Quality of Life.

Autoimmune Hashimoto's Thyroiditis is one of the most commonly occurring autoimmune diseases, and the most common cause of hypothyroidism, which affects approximately 5% of the population. The disease is characterised by an enlarged thyroid, physical symptoms such as unexplained weight gain, hair loss, and cold sensitivity, and co-occurring psychological and sleep-related symptoms, namely depression and excessive daytime sleepiness (EDS). Although pharmacological interventions can be used to treat the physical symptoms of the disease, the psychological and sleep-related symptoms often remain. This can impact the patient's wellbeing and quality of life. There is a clear requirement for further research into non-pharmacological interventions to better support psychological wellbeing and sleep health in autoimmune thyroid conditions, that can be delivered alongside standard pharmacological treatments. The project aims to develop and test such an intervention using a novel Cognitive Behavioural Therapy (CBT). The intervention will be adapted and made suitable for the Hashimoto's population using other CBT protocols for sleep and mental wellbeing in other populations as models. It also aims to be co-produced alongside key stakeholders, including healthcare professionals, behavioural sleep medicine specialists, and patients providing their expertise from their lived experiences. Firstly, this intervention will be evaluated and refined by the key stakeholders using the Delphi method. The finalised intervention will then be tested in a small-scale pilot study in the form of a single-arm clinical trial. This aims to provide preliminary evidence and test feasibility. Completers of this trial will then be invited to take part in a qualitative exploratory interview to assess the experiences had by patients pre and post treatment intervention, as well as explore any further adaptations needed for the intervention.